University of Central Lancashire and Service Sport (UK) Limited KTP 21_22 R3

To introduce additive layer manufacture and other technologies to enable rapid and responsive production of essential parts.